Aston University and Catalent UK Swindon Zydis Limited - P1

To develop a robust, reliable decision making tool for mapping and predicting the most appropriate absorption enhancers for pregastric delivery of different types of drugs, to optimise the formulation during the development of oral dissolving tablets (ODTs) and reduce empirical selection.